LFL 20.3.14

TSB funding will enable Limbo Furniture to collaborate with the University of Edinburgh to refine and test the design of their unique range of bespoke all weather furniture, designed engineered and manufactured in Scotland, which has global appeal. The end product will provide a fun, comfortable, and relaxed experience, for both the residential and commercial markets.